Development of graphene based sensors for biological anylates

The aim of the project is to develop novel electrochemical (and potentially optical) sensors suitable for healthcare applications.

Novel receptors will be developed that will be attached to graphene either by covalent attachment or pi- pi/hydrophobic interactions. The approach taken will be modular in nature and require functionalisation of graphene with "clickable" units azide or alkyne. Appropriate, receptors will then be clicked onto the surface for evaluation. The sensors will be evaluated electrochemically and optically either as an inherent sensor or via an indicator displacement approach.

The project aligns with the University of Bath, strategic themes in advanced materials and devices and Healthy Living, since the project will result in composite material-based sensors for the detection of analytes of biological significance (i.e. Glucose and diabetes).